Digital-Mobile Proof of Immunity Certificates (Verifiable Credentials & Verifiable Presentations)

Immunity testing is part of a coordinated raft of policies to assist UK society in 'returning to normal' after lockdown and social distancing.

A method of issuing, storing and displaying Immunity Certificates at scale is required. Later the same system can be adapted to Vaccination Certificates.

Existing paper based certificates are costly, slow and bureaucratic to administer. Other solutions (wristbands) are open to fraud and spoofing.

Coherent with a Government Digital First Strategy would be a new digital verifiable credential scheme available to display on-the-go with mobile phones.

The start up BlockMark Technologies has developed a Verifiable Credentials Platform for the digital cyber secure issuing at scale of accredited **Proof of Immunity (PoI) Certificates, and later Proof of Vaccination (PoV) Certificates.**

Display of **PoI and PoV** Certificates would be done by mobile phone SMS/QR codes. (with paper versions available for 6% non mobile owners) which can be instantly verified without interpersonal contact and at social distance if required.

COVID 19 **PoI and PoV** Certificates would enable a return to normal of social contact - with particular benefit to the Healthcare, Social Care, Transport, Air Travel, Education, Live Entertainment and Sports sectors to ensure visitors and mass gatherings are safe from further risks of viral spread.